Self-organising Control Structure in Human-swarm Systems

One of the main challenges in making a human-swarm system is the issue of decision making. The literature lacks a human-in-the-loop collective decision-making strategy that incorporates humans' privilege to make critical decisions while utilizing the decision-making capabilities of a swarm of robots under uncertainty [schranz2020swarm, soorati2021designing]. This project aims at creating the first human-in-the-loop collective decision-making strategy and perform the theoretical analysis of the consensus as well as the experimentation of the performance of the proposed method. A typical situation is that some robots in a swarm are equipped with error prone sensors and the swarm and the human operator need to reach a consensus state about the state of the environment based on individual sensor readings and sparse (and potentially costly) communication. Whilst much of the literature is based on experimental evidence, a theoretical understanding of adaptive collective decision-making in this context is lacking. In contrast, the adaptation of opinions on social networks is a related topic that has found much attention in the statistical physics literature for the last decades [Castellano2009]. This literature has borrowed tools originally developed for the study of spin systems and has adapted them to gain theoretical insights into processes of opinion formation on complex networks. A related branch of this topic are aspects of opinion control on complex networks, commonly known as influence maximization [Kempe2003]. Influence maximization aims at finding optimal distributions of resources to maximize the spread of a desired state in a network.Our project proposes to combine tools from the statistical physics of opinion formation and insights from our previous work on influence maximization [RomeroMoreno2020] to develop a theoretical understanding of adaptive collective decision-making in robot swarms in the face of uncertainty. At the basis of this, we will use a re-interpretation of influence and external control, relate it to the influence of uncertain sensor readings, and thus use results from influence maximization to understand optimal sensor arrangements. For this purpose, we will generalize the model of [RomeroMoreno2020] to the situation discussed in [soorati2019], complement the simulations of [soorati2019] with analytical insights, and relate the observed bifurcation diagrams in state space to optimized collective decision making. Anticipated outcomes of the project are a full journal paper and we will aim for extending the outlined idea to a fuller project proposal on theoretical underpinnings of adaptive collective decision making in the face of uncertainty.